The development of a software tool to improve the resale of fashion and reduce landfill.

In Szn is developing a new software to encourage consumers of fashion to sell second-hand, as well as making the second-hand buying process trend-friendly. The aim is to increase garments in second-hand circulation to reduce the number of under-worn clothes ending up in a landfill. This project uses innovative technology to help overcome the hurdles of the second-hand process.